Hydrosac: commercial hydroponic system feasibility study

"This project aims to explore the market and feasibility of a new type of hydroponic system called the Hydrosac by Phytoponics. The Hydrosac is a commercial hydroponic system for large scale horticulture, namely the growth of vine crops, such as tomato or aubergine. The Hydrosac is patent pending innovation, the flexible hydroponic system, which makes large growing modules out of a flexible polymer through the inclusion of features that aid growth control. The current design allows deep water culture hydroponics on the hectare scale, which has never been done before due to the cost and difficulty holding and controlling large volumes of water. Construction from a flexible polymer also drastically reduces the manufacture, shipping and installation cost of a hydroponic system, as film is produced and converted cheaply into product, which ships cheaply rolled up, and installs fast rolled out.

Currently, the system is being made into a prototype system after initial design, this project will serve an analysis of both the technical feasibility of making our system in an economic way for manufacturing and grows crops well. The results of the project will be used for the commercial development of the Hydrosac in entering the market as a profitable method of sustainable agriculture that will use more than 10 times less land and water than soil based equivalent systems."